National Minority Rights & Democratic Political Community: Practices of Non-territorial Cultural Autonomy in Contemporary Central and Eastern Europe

The proposed research is inspired by ongoing discussion of what is often called the the 'nationality' or 'minority' question in the former communist countries of Central and Eastern Europe (CEE): namely, how to integrate ethnically diverse societies according to democratic principles within the framework of existing state borders. The two decades since the fall of communism and the demise of the multinational USSR, Yugoslavia and Czechoslovakia have seen sustained efforts by international organisations (most especially the Council of Europe, OSCE and EU) to enact a credible national minority rights regime capable of preventing the emergence or resurgence of ethnic conflicts within this region. Minority rights are of course not simply an issue in relation to CEE: discussion of this region can be situated within the context of broader debates on integration of minority communities and the possibility of reconfiguring existing nation states along lines of democratic multiculturalism. One particular feature of recent minority rights development in CEE has been the adoption by several states of laws based on the principle of non-territorial cultural autonomy (NTCA). First elaborated in Austro-Hungary at the turn of the 20th century, NTCA is based on the premise that in an areas of ethnically mixed settlement, rights to minority autonomy cannot be allocated to particular territorial regions; rather, these rights must be allocated to public collectivities of persons, constituted on the basis of individual citizens freely opting to enrol on a national register and elect their own institutions with responsibility for minority schooling and other cultural affairs. This model has attracted growing interest from contemporary scholars and practitioners of minority rights, who see it as possible way of conceptually separating ethnicity from territory and thereby alleviating fears that greater minority rights might undermine the stability and integrity of existing states. For all of this interest, however, there is still a lack of detailed comparative research on NTCA that seeks to determine the factors and agendas behind the revival of NTCA laws, the actual roles performed by NTCA institutions that have been established and the implications that NTCA carries for identity and the construction of statehood and political community within the post-communist CEE region. The broad aim of the proposed research is to address this gap in the literature by conducting a thorough comparative analysis of debates and practices around NTCA in five states where the model has had particular salience in recent times: Estonia, Hungary, Romania, Russia and Serbia. The project will also set the findings from these CEE cases within a broader context through expert seminars involving academic theoreticians of NTCA as well as scholars and policymakers working in and on other states (e.g. Belgium, Canada, Israel, Turkey) where NTCA is either used or mooted as a model for managing ethnic diversity. The findings will be novel, interesting and relevant not only academically, but also for organisations engaged in the development of a European minority rights regime. From a range of settings spanning the entire CEE region, including EU member, prospective member and partner states, the research will give a fuller and more nuanced understanding of whether NTCA is helping to integrate communities or whether it in fact reifies ethnic divisions.

Potential impact
The proposed research is partly inspired by and builds upon a more historically focused study by the PI of NTCA practice in Central and Eastern Europe during the inter-war period, funded by the Arts and Humanities Research Council during 2003-2008 (additional funding was allocated to the original project in 2006 under the AHRC pilot non-academic user dissemination initiative). The latter project involved substantial policymaker engagement, and has since been showcased by AHRC as one of its impact case studies. Specifically, the funder noted the impact of the research in terms of: feeding into public policy on the role of minorities and multiculturalism; providing expert knowledge in the drafting of laws on cultural autonomy to CEE governments; and furthering understanding in international relations and policy (see: http://www.ahrc.ac.uk/What-We-Do/Strengthen-research-impact/Impact-examples/Pages/Public-policy-on-minorty-rights.aspx). In addition to briefing work and joint seminars with the governments of Romania and Armenia, the Council of Europe Venice Commission and the European Centre for Minority Issues, the project included participation by former UK Home Secretary the Rt Hon Charles Clarke, as part of his current work on issues of faith and multiculturalism. Mr Clarke wrote a preface to the final project monograph (Smith & Hiden 2012) in which he highlighted the salience of historical NTCA discussions to current debates in the UK, the wider Europe and beyond.

This new, more contemporary-focused project will engage actively with pre-existing academic-practitioner networks established during 2003-2008 and is likely to be of even more direct public policy relevance and benefit than its predecessor. Academic impacts have already been alluded to in the section on Academic Beneficiaries; in the practitioner realm, the project will benefit all of the aforementioned public and third sector actors, as well as other users such as the OSCE, European Commission, UK Foreign and Commonwealth Office (sponsor of our previous policy briefing in Romania, under the auspices of ECMI) and national governments and autonomous minority institutions across Central and Eastern Europe and more broadly. Giving a clearer picture of the practices and everyday experiences and perspectives around NTCA will greatly assist the evaluation and formulation of minority rights policy within particular states and at international level and help to improve the effectiveness of public services. Dissemination of project findings through various media also has the potential to inform broader public understandings of national minorities, their identities and aspirations and their role in public life, thereby enhancing the quality of and potential for cross-cultural interactions within the societies concerned and more widely. The findings of the project will be brought to bear during 2015-2020 within a context of growing EU engagement with Serbia as a prospective member state and of efforts to further the minority rights agenda in the countries of the EU neighbourhood, as part of the current European Neighbourhood Policy approach of 'more for more'. Current regionally-based movements for devolution or even secession within the EU as well as ongoing discussions in relation to Kosovo and Turkey mean that NTCA looks likely to become an ever-more salient item on the European political agenda during this period. In so far as it can help to shift the frame of minority debates away from securitisation towards democratisation and participation, the research will also inform agendas of societal integration and help to foster an understanding of minority communities as a positive resource and source of innovation which can assist in the realisation of the EU's Europe 2020 growth strategy.